The University of East Anglia and Anglian Water Services Limited

To embed knowledge and capacity to develop, implement and test behaviour change interventions in different areas of the business in order to establish a 'Centre of Excellence in Behaviour Change'.